Development of a Business Model to capture the value of Additive Manufactured FIlters

Croft Additive Manufacturing Ltd (CAM) have developed an innovative 3D filter whose holes are inline with fluid flow. This filter design cannot be made using conventional manufacturing methods only by Additive Manufacturing (AM). This novel design reduces the pressure drop, the resistance of the filter, so that less energy is required for pumping. As UK industries currently use 13% of electrical energy for pumping this novel AM filter would produce cost savings for customers as well as lowering their carbon footprint. In order to deliver AM filters to the marketplace CAM requires to develop a Business Model that would structure their rapid entry into high value industries supply chains as well as increasing customer adoption of this novel filter type. Both these areas are potential barriers for CAM as they require assistance to identify supply chain specifications and to enlighten potential customers to the increased functionality that this currently unknown product type will provide.